Gender-specificity of imprinting or how sex dictates gene expression

Technical abstract
Genomic imprinting is a form of epigenetic regulation that results in the alleles of certain genes being expressed with a legacy of their parental origin, and is profoundly important for embryonic growth and development in mammals. This parental-allele dependent gene activity is determined by primary imprint marks (at imprinting control regions, ICRs) which are laid down in gametes and stably maintained in somatic cells (Reik & Walter, 2001). A fundamental question is what is the mechanism responsible for germline-specific marking? Most known ICRs are marked by DNA methylation in oocytes, fewer acquire methylation specifically in male germ cells. Our work has identified components necessary for targeting DNA methylation to ICRs in oocytes (Chotalia et al., 2009), and shown that: it requires the ICR promoter to be quiescent; it depends on transcription across the ICR from an upstream promoter; and is likely to require an appropriate set of histone modifications (e.g., lack of H3K4methylation; Ciccone et al., 2009). Transcription through ICRs may down-regulate ICR promoters to be methylated and/or establish a permissive histone modification pattern. Although we have a model for maternal germline marking, we also need to account for why these sequences are resistant to methylation in male germ cells. This project addresses the crucial question of gender-specificity in imprint establishment. We shall apply the logic underlying female germline ICR marking to male germ cells at the time of methylation establishment to discover why these ICRs are specifically protected. Analysis will be done at several imprinted loci using FACS-purified populations of male germ cells. Genome-wide studies employing next generation sequencing could be undertaken to extend to other sequences methylated specifically in oocytes that we have identified in genome-wide studies. The results of these analyses will lead to mechanistic studies, utilising transgenic, knock-down or targeting approaches, to examine the role of specific factors implicated in protection from methylation.